The relational fabric of inclusive governance in São Paulo and Delhi.

My research in the cities of São Paulo and Delhi (2006-10) found that social networks play an important and under-explored role in local governance. The project examined how reform of public institutions altered the possibilities for agents of the poor to influence public services. It combined analysis of national-level reforms in Brazil and India, city-level case studies of affected social programmes, and community-level surveys of leaders and service providers. This multi-level approach has produced significant findings but its focus on institutions and individual actors (eg. service providers) revealed only the outer edges of a substantial new governance phenomena: the role of disparate networks of government agencies, service providers, activist NGOs, professional groups, among others, in ordering public services. The limits of the approach reflects the fact that two decades of public sector reforms have profoundly altered the landscape of local governance in many low and middle-income countries while innovation in research methods and theory has been piecemeal and incremental. The fabric of relations that connect people and organisations with a role in governance escapes the governance field's established conceptual division between state and society and view of government agencies and service providers as unitary actors.

My programme will develop a new governance research agenda on what I tentatively call "the relational fabric of local governance." This agenda will be built on conceptual foundation that advances on existing work in three important ways. 1. Organizations such as government agencies are clusters of public social roles in relatively bounded arenas. 2. Individuals in these roles belong to multiple SOCIAL NETWORKS that cut across the established conceptual division between state and society, such as professional (eg. social workers), partisan or patronage networks, and shape how roles are interpreted and performed. 3. The influence organisations wield in local governance depends on the relations they have to other organisations in elaborate INTER-ORGANISATIONAL NETWORKS.

The programme will begin with training in advanced social network analysis methods and relational political sociology at the University of Manchester's Mitchell Centre for Social Network Analysis and Sociology Department. Network analysis will enable me to identify the composition and structure of the two types of networks, as well as the ideas and values they transmit to their members. With these new tools I will undertake a comparative study of the relational fabric of governance in São Paulo and Delhi. The study will trace the evolution of the networks that make up this fabric in the area of social assistance over the 1995-2010 period. It will identify and explain how inclusion of agents of the poor fluctuates over time. The objective is to test and innovate social network methods and develop theoretical propositions about the relational fabric of local governance. I selected São Paulo and Delhi because they differ sufficiently to test research methods and engage in theory-building.

The programme will redefine an important part of the democratic governance research agenda in sociology, political science, development and area studies, as well as in the profession of social work. It also challenges how we think about citizen participation, provision of social services and state-society relations more broadly. I will write two articles in leading international journals and a draft book manuscript to engage with colleagues in these fields. The programme has immediate policy implications for leaders in the networks involved in the governance of social assistance in São Paulo and Delhi, the international development community and researchers who serve as advisors or consultants on governance-related issues in a variety of low and middle-income contexts. I will publish a policy-training booklet that uses a well-tested pedagogical model.

Potential impact
The programme has policy implications that are of substantial interest to a range of policy actors, and in particular those concerned with how to increase the responsiveness and accountability of public services, how to improve the coordination between public agencies, providers, and other stakeholders, and how to strengthen citizen participation or the influence of agents of the poor over service delivery. The Impact Plan targets three groups of policy actors.

The first are stakeholders in the research in Brazil and India - the members of the inter-organisational and social networks the fieldwork will interview. The research will identify the most influential members of these different stakeholder groups and, through the interviews, establish a relationship with them. The interviewees are of great strategic value because they are agenda setters and can lead the uptake of new ideas and lessons by the respective networks. Policy actors from other service areas, such as health, will also be interested and access the material through their ties to the above network members. The applicant will publish a policy-training booklet for these stakeholders and also disseminate it through the websites of national research centres and an event at the host research centres in São Paulo and Delhi. The training material is modelled on one developed in previous work in São Paulo, which is being used by Ministry of Social Development in Brazil to train tens of thousands of Bolsa Familia participatory councils members (acclaimed conditional cash transfer programme). The material has spread to a surprisingly wide array of advocacy NGO and think tanks, and is being used in university courses at the prestigious Fundação Getulio Vargas.

The second group are professionals in international development, based at bi-lateral and multi-lateral organisations and international NGOs, who support, design, and sometimes manage projects of state reform or civil society strengthening. The Impact Strategy is demand and supply-led. The applicant and his IDS colleagues are frequently asked by organisations such as UK's DFID and the World Bank to provide advisory services, conduct evaluations, participate in seminars or conferences, or run training workshops. The applicant will introduce and support the uptake of the programme's content through these activities. On the supply side, the policy-training publication will be distributed through the up-to-date and specialised contact list of the former Development Research Centre for the Future State - the Centre terminated its 10-year life cycle in 2010 but its contact list has become a live dissemination tool for the IDS Governance Team to which the applicant belongs. The applicant will also introduce the programme's content in to the IDS MA programmes, which train staff for a range of development organisations. Finally, the IDS is a global leader in on-line dissemination of research and the applicant will work with its Communication Team to select which of its services are best suited.

The third group are a large universe of scholars who serve as advisors to elected officials, government agencies, civil society campaigns, and other policy actors; contribute directly to the design of policy or evaluation; and/or write for policy audiences and participate in public debate. The applicant will produce academic articles of high quality but that are accessible to a cross-disciplinary audience, and present at social science conferences and seminars. For the scholars in Brazil and Indian the applicant will support the local project consultants in writing articles for national journals such as Novos Estudos in Brazil and Economic and Political Weekly in India, and in presenting at the host research institutes.